Adaptation and Resilience to a Changing Climate (ARCC) - Coordination Network (ACN)

Adaptation and Resilience to a Changing Climate (ARCC) is part of the Living with Environmental Change (LWEC) Programme. Research funded under ARCC is expected to focus on adaptation and resilience to climate change under one or both of the following themes:1. Existing buildings and infrastructure systems in the urban environment.2. UK infrastructure systems including transport infrastructure and water resource systems. As such the research is expected to engender multi-disciplinary groups of researchers, industrial collaborators, practitioners and stakeholders some of which have worked together under Building Knowledge for a Changing Climate (BKCC) or were brought together through Sustaining Knowledge for a Changing Climate (SKCC). Experience gained through BKCC and SKCC has shown that coordination, both of the research efforts and of the end-user engagement, can benefit the research and can enhance the benefits from the research through enhanced reach. Delivery of the ACN will build on lessons learned from this experience (www.ukcip.org.uk/index.php?option=com_content&task=view&id=521&Itemid=9)The ARCC Coordination Network (ACN) will facilitate networking amongst the various research projects funded through ARCC, engage the other relevant EPSRC-funded research projects (CREW, SCORCHIO, LUCID and those research projects funded under the EPSRC call on the use of probabilistic information) in ACN, and reach out to other researchers and stakeholders to grow the informed and engaged community. Coordinating this suite of research projects as a portfolio will provide opportunities for individual projects to share resources, data and results. It will also provide opportunities to address cross-project issues and challenges as a portfolio rather than attempting to deal with them individually. Presenting the results as a synthesis, rather than only as a collection of results, is intended to enhance the value of the research results to practitioners, policy makers and other end-users.Benefits associated with the proposed coordination of end-user engagement are related to enhancing the reach of the research results and effective end-user engagement. A coordinated network of engaged end-users will increase the efficacy and breadth of the dissemination of research results, as well as the ability of researchers to engage potential end-users. Experience has shown that end-users engaged through a network such as that proposed are more informed and therefore better able to contribute to the research, better able to understand the utility of the research and more willing and able to exploit the research results. They will also be more capable and likely to become involved in further dissemination of those results within their respective communities.A further benefit of this coordinating network is related to looking forward and identifying further investments in research. An informed network of researchers and end-users will be more capable of identifying and prioritising knowledge gaps and challenges.